Understanding structures, contents and conditions of real-estate using Artificial Intelligence

Digital Reality Corp. captures and publishes 3D information about real-world interiors - our technology has already been used to create millimetre-accurate spatial data for residential real estate. Our aim is to unlock new insights into the built environment that will revolutionise the real-estate industry, where our demand is high amongst our client base.

The project proposes to develop at Artificial Intelligence (AI) system to understand the structure, contents and condition of the built environment. Understanding these three attributes of a building has applications across many verticals in the real-estate ecosystem.